Accelerating Cognitive Therapy Implementation On a National Scale (ACTIONS)

Depression and anxiety cause untold misery on our citizens' lives and severely reduce both life expectancy and opportunity, affecting 1 in 6 people in any given week and 25% in their lifetime. Over 10 million episodes of common mental health problems were recorded in 2020\. The London School of Economics state that mental health costs the UK economy £118bn annually while Deloitte estimate a £45bn cost to employers of the resulting workplace absenteeism and presenteeism.

Focusing on people with Mild and Moderate Depression and/or Anxiety this project assesses a novel delivery model that encourages the self-management of mental wellbeing, using advanced computing to integrate secure, data-driven digital and human interventions. It removes the need to wait for treatment, meets minimum outcomes of the IAPT initiative and provides evidence to enable further investment to upscale our solution UK-wide.

For individuals this proposal will:

* Eliminate waiting times
* Provide an alternative to being prescribing antidepressants
* Be acceptable to the individual
* Be acceptable to Practitioners and Therapists
* Broaden patient choice
* Increase self-management of mental health care

It will also

* Meet the published outcomes of existing IAPT services
* Be delivered at or below the price point of existing IAPT services
* Provide a long-term solution that is scalable and affordable on a National, Regional or Local basis
* Identify what investment would be required to deliver this

The outcomes of this project will transform how services for depression and anxiety will be provided in the future by placing the knowledge, tools and opportunity into the hands of the individual so that they can achieve recovery in the time they currently wait to be seen by existing services This will bring about significant social and economic benefit to both the individual and the nation.